Development of a Smart Minimally Invasive Device for Early Bowel Cancer Diagnosis and Biopsy

Early diagnosis of bowel cancer significantly improves treatment outcomes and survival rates. According to the World Health Organisation, bowel cancer accounted for 1.93 million new cases and 916,000 deaths globally in 2020, making it the third most common and second deadliest cancer. In the UK, it is the fourth most common cancer, with a five-year survival rate exceeding 90% if detected at stage 1 but dropping to just 10% at stage 4.
Current diagnostic methods rely on endoscopy, which, despite being effective, presents several challenges. Endoscopic procedures can be uncomfortable, require extensive clinician training, involve complex decontamination processes, and often necessitate sedation. These factors contribute to patient burden, healthcare costs, and procedural inefficiencies. Developing a more patient-friendly, efficient, and reliable diagnostic tool is therefore a pressing need.
This project aims to develop a smart, minimally invasive device that integrates diagnostic and biopsy capabilities into a single unit for early bowel cancer detection. The device will assess tumour stiffness, an established indicator of cancer progression, through mechanical property analysis. Unlike conventional endoscopy, this device will be untethered and clinician-controlled, allowing precise examination of the large intestine.
The research will involve theoretical modelling, experimental validation, and proof-of-concept testing to optimise the device's performance. By reducing the need for sedation and improving diagnostic accuracy, this innovation is expected to enhance patient care, streamline clinical workflows, and alleviate the growing burden on healthcare systems.